Charging Hub Buffer Battery Feasibility Study - CHUBBY

"This study, 'Charging Hub Buffer Battery Feasibility Study' (CHuBBy), will identify opportunities for medium to large scale public charging hubs, focusing on currently available and upcoming technologies for both Direct DC and conventional DC charging in combination with scalable on-site buffer battery solution.

The study will explore and deliver a technical framework design for public charge hubs based DC charging combined with local energy storage. it will compare and evaluate suitable technologies and their impact on EV drivers, other road users and impact on communities and transport.

Key outcomes are a technical solution for neighbourhood EV charge hubs and a commercial deployment model for councils and charge point operators..

The project aims to identify technical specifications, planning and infrastructure requirements and viable business cases for large scale public charging hub solutions based on direct DC-DC conversion technology, modular local energy storage and close integration with supply-side energy market operations. We will also determine social, operational and economic benefits of advanced charging hubs in neighbourhood and commercial centre deployments.

The work will advance the high-tech sector in the UK, create employment opportunities and attract inward investment into the UK.

The outcomes of this study will pave way to a demonstration for using massively scalable DC charging in a practical charging hub settings. Such a study will also endorse the UK as an international leader in demonstrating the potential of new and emerging technologies in the field of clean mobility, meeting the aspiration set out in the Government's Road to Zero Strategy.

-

The final report will be published and Cenex will also organise a workshop using the successful OLEV supported LEVEL (Low Emission Vehicle Enterprise and Learning) programme to disseminate the findings."